The use of microRNAs in detection and prediction of Johne's disease in cattle.

MI:RNA Ltd are a veterinary diagnostics company with a unique, patent pending, biomarker testing technology. This novel technique, coupled with our bespoke AI modelling system, can provide accurate, early diagnoses in a wide range of disease types and species. SRUC are a world leading research organisation focusing on livestock disease. Currently, agriculture accounts for one third of greenhouse gas (GHG) emissions, with cattle the primary source. Endemic, production limiting disease, such as Johne's disease make agriculture currently unsustainable. We aim to determine whether we can detect Johne's disease in the early stages and transform the production animal market.